Dissolved Organic matter subduction and transport along the east Greenland Margin

Dissolved organic carbon (DOC) is the largest pool of reduced carbon in the ocean, sequestering 2 Pg C/yr of atmospheric carbon dioxide. This project uses in situ physical and chemical observations to investigate how overturning processes in the Nordic Seas inject vast amounts of DOC into the deep ocean